Investigating the role of a hydroxylated translation factor GTPase in nuclear ubiquitin biology

‘Developmentally-regulated GTP-binding proteins’ (DRG1 and 2) are highly conserved GTPase enzymes that bind to ribosomes to promote protein synthesis (translation). We recently discovered that DRG proteins are modified by hydroxylation, an emerging protein modification with largely unappreciated and poorly understood roles in fundamental cellular processes. Protein hydroxylation in humans is generally catalysed by oxygenases that are dependent on a metabolite called 2-oxogulatarate (2OG, otherwise known as alpha-ketoglutarate). These so-called ‘2OG-oxygenases’ have nutrient-sensing capabilities that can render their functions sensitive to oxygen limitation (hypoxia) and metabolic alterations. DRGs are hydroxylated by a 2OG-oxygenase called Jumonji-C-domain 7 (Jmjd7) to regulate RNA binding. However, the exact molecular functions of hydroxylation and the wider biological roles of DRGs remain elusive.
Although DRGs are reported to be cytoplasmically-localised, consistent with their translation factor role, we also observe DRG1 in the nucleus, where we discovered it interacts with an E3 ubiquitin ligase of unknown function. We recently identified a candidate substrate of this orphan E3 ubiquitin ligase that is involved in nucleosome remodelling. Based on a solid foundation of pre-existing data including protein interaction assignments, functional studies, and novel models, we will now focus on understanding the importance of hydroxylation and DRG1 function in nuclear ubiquitin biology.
We aim to first provide a comprehensive molecular understanding of the different protein:protein interactions in this novel signaling pathway and the signals that regulate nuclear versus cytoplasmic DRG1 localisation and target engagement. The insights gained from this work will then provide a comprehensive framework for subsequent biochemical and functional studies. We will investigate the regulation of E3 ubiquitin ligase activity by DRG1 and Jmjd7 and characterise how ubiquitylation regulates the function of the nucleosome remodelling factor. Finally, we will investigate the physiological importance of this exciting new pathway by examining its role in transcription and DNA damage repair.
Together, the work will significantly advance our understanding of hydroxylase biology, elucidate how a cytoplasmic GTPase regulates a nuclear E3 ubiquitin ligase, and shed important new light on the relationship between translation and transcription-associated processes in eukaryotes. Overall, the findings will deliver important new insights into the rules of life that can be used to better understand the human diseases associated with this exciting new pathway in the future.